Idaeus

Raspberries are fragile fruits that require significant manual labour to harvest. The raspberry industry has seen significant growth in production due to consumer demand, but the cost and availability of labour is threatening its economic viability. This project will produce a proof of concept raspberry picking robot that will demonstrate the approach required to alleviate this bottleneck in growth of the sector. Building on the cutting edge developments that Dogtooth Technologies has already achieved in bringing to market a commercial strawberry picking robots, this project will continue to push the boundaries of the application of robotics to the needs of the agricultural sector.